FURHY: Fully Recyclable HYbrid bio-composite for transport applications

The project aims at the development of a new, bio-based, smart and completely recyclable composite material, obtained by fast and low energy consumption out-of-autoclave process. The matrix will be made by a new bio-based epoxy resin formulation filled by expanded graphite (EG), that will have a multiple role in the enhancement of both material and manufacturing process, providing smart-functions. A hybrid composite will be developed, by the use of hemp and recycled carbon fibers (rCFs), thus maximizing the environmental benefits with a life-cycle perspective. The hybridization will let to exploit the advantages offered by both fibers, minimizing the relevant drawbacks. The manufacturing process will consist in a low energy version of the prepreg compression moulding (PCM). Aeronautics and automotive field are the main sectors of interest.